Development of multiparametric kinetic data and analytics workflows for the generation of an hiPSC-cardiomyocyte based cardiovascular model

Collaborative project with GSK to determine whether using stem cell derived heart cells can improve drug safety assessment.